Experimental particle physics with the ATLAS experiment, on Higgs boson studies or a related area.

Analysis of the Higgs decays to light quarks via light resonances such as rho, omega, etc. We also work on Higgs to bbbar and H to mumu.
As well some sensitivity studies for BSM H decays (to just a few particles) and di-Higgs production searches.